What's that made of? Modelling muonic X-ray radiation for quantitative elemental analysis

Muonic X-ray elemental analysis is a non-destructive technique that can be used to study the elemental composition of a whole sample: from micrometres down to centimetres below its surface. Some of the current applications of this technique are to determine the composition of ancient archaeological samples, which cannot sustain any type of physical damage, and also to study meteorites, biological samples and functional materials. This project aims to develop a robust method to model the muonic X-ray spectra quantitatively. This can be achieved by numerically solving the Dirac equation, that describes all the muon transitions occurring in the experiment. The theoretical and methodological developments will be implemented in MuDirac, which is a modern, open-source, sustainable software tool that is being used to aid in muonic X-ray elemental analysis.